Nuclear Physics Equipment 2015

The equipment sought in this request will enhance the programme of research that has been supported with the Nuclear Physics Consolidate Grant,. which was awarded last year. We have selected two opportunities for developing the programme further: an upgraded focal plane detector for the Glasgow Photon Tagging spectrometer, located at the MAMI facility in Mainz, Germany; a UK contribution to a new experimental effort in Hall C, Jefferson Lab in Newport News, Virginia (JLab).

The focal plane detector is in need of an upgrade, since the detector components are gradually deteriorating over time. This refurbishment will also result in a factor of 5-10 increase in rate capability, which will allow a more ambitious programme of measurements in hadron structure and spectroscopy, themes that were highly rated in the previous grants round.

The Hall C experimental proposal has been highly rated and approved by the international JLab PAC, and Dr Hamilton is leading this effort as a spokesperson of the proposal. This programme has already attracted funding of $1million from an NSF Major Research Initiative (MRI) grant, and our request is to provide the cooling system of an electromagnetic calorimeter, as well as part of a deflection magnet that is required to remove low-energy charged particle background.

Potential impact
We collaborate with academic and industrial partners, using our expertise and knowledge in a variety of fields, from detector design and construction for the nuclear industry to applications of detectors and accelerators in new forms of cancer treatment. The group's expertise in research and the design, simulation and construction of a variety of detector systems provides a very strong position for knowledge exchange activities, from radionuclide imaging to nuclear monitoring and security applications. Through our work in learned societies, such as the IoP and the EPS, we contribute to the promotion of the field and science in general to the general public.

The academics and researchers of the nuclear physics group play an essential role in training early career researchers in a large variety of technological skills, data analysis and physics interpretation. Graduates of the Nuclear Physics group are employed in a large variety of sectors, from academia to finance, from the NHS to the nuclear industry and national security.